Matching molecules, cells and behaviour to understand brain function and disorder

Brains are complex organs whose overall structure and functioning resembles that of a small town. The brain's building blocks are specialized cells called neurons arranged in discrete circuits. We can think of neurons as individual buildings, and circuits as neighbourhoods. Neurons are themselves varied and complex, and made up of various compartments, called axons and dendrites - different rooms in the building, to continue the analogy. These dendrites and axons are tasked with the key role of forming functional connections with their next-door neurons, thus forming a circuit. As it is not possible to understand how a town functions without having a good understanding of how it is built and interconnected, and which role each neighbourhood and building serves (e.g. town centre with shops and city hall, residential areas with houses, schools and supermarkets), we need similar multi-level understanding of circuits, neurons and their compartments to understand how brains work - or how it misfires causing disorders such as autism, schizophrenia, anxiety. In order to achieve this multi-level analytical approach, we will use rodents as animal models and build an experimental apparatus capable of simultaneously measuring structure, function and connectivity of neurons and circuits, and we will match these small-scale measures with large-scale, all brain activity and overall animal behaviour. By integrating these town-to-room approaches, we thus aim to provide a multi-level synthesis of how a defined brain circuits and their constituent cells function in synergy to control behaviour, or are altered in pathological states.

Technical abstract
This project, ran by a consortium of 11 neuroscience laboratories based in central Cambridge, aims at matching molecules, cells, circuits, and behaviour in rodent models of brain disorders with an integrated confocal microscopy and electrophysiology system to study form and function across levels of investigation.

We will work with a leading manufacturer to design and build an innovative setup which uniquely integrates electrophysiology with confocal microscopy, and custom-developed (Poort et al., Neuron 2022) automated software-based capacity to match cells in live and fixed brain sections to images of previously acquired neuronal recordings in the same animal during behaviour. The system simultaneously probes connectivity and function, with flexible magnification switching and 4 channels for fluorescent cellular/subcellular imaging (including molecular profiles and morphology of cell types and synaptic receptor localization), and electrophysiological patch-clamping paired with pharmacological stimulation. Unique and innovative feature: custom software to control the automatic stage and match ex-vivo images to previous in-vivo recordings.

This system will uniquely enable integrated measurement of connectivity, form and function of neuronal circuits in rodents and boost multiple projects within the MRC remit on the neural mechanisms of sensory perception, motor control, spatial navigation, cognition, and reproduction.